IRIS RSAP Chair

IRIS is a co-operative consortium of STFC Science interests and compute providers, to deliver High Throughput Computing (CPU and GPU) and data management and storage capability to achieve the science goals of the National Facilities (including ISIS, Diamond, CLF), of PPAN projects and instruments (including SKA, LSST, LIGO,LHC, DUNE...and many others), and CCFE. Projects apply for use of resources from IRIS and these are allocated by the RSAP. This post is to act as chair to the RSAP.